Quantum inequalities in integrable models and perturbative gravity in de Sitter space

In this project the student will carry out research in one of the following two topics:

(1) It is well known that the energy density can become negative in quantum field theory. However, there are lower bounds on the negative energy density called quantum energy inequalities (QEIs). QEIs have been established mainly for linear field theories, but recently also for some self-interacting models, notably in integrable quantum field theories such as the massive Ising model. The student will investigate whether inequalities of this kind hold for a more general class of quantum observables in the massive Ising model, beyond the example of the energy density.

(2) QFT of massive scalar field theory in dS space has been shown to be equivalent to the Euclidean QFT on the sphere, which is much easier to analyse than the original Lorentzian theory. However, it is not known whether other important theories, such as Yang-Mills theory and perturbative gravity, in dS space can be formulated on the Euclidean sphere. The student will investigate the possibility of formulating perturbative gravity in dS space as a Euclidean theory on the sphere.